Modelling the chemical and physical degradation of plastic objects in museum collections using a System Dynamics approach

Many famous works of modern art and design found in museum collections are made of plastics. However, despite being relatively "young", plastic objects can be among the most fragile artefacts, with material degradation sometimes reported within a few years of acquisition by a museum. Degradation of plastic objects is complex, involving multiple processes such as the diffusion of substances through the material and chemical responses to environmental parameters such as temperature and light. The way such processes interact as a complex system within a single object, is not well understood. This project, based at UCL and in partnership with Tate and Conservation by Design will address this problem. The proposed approach uses system dynamics and will model multiple degradation processes as a single system of partial differential equations, which can then be solved and validated. This research will thus both develop a new method of modelling material degradation that can be applied in many fields, such as medicine or defence, and provide practical solutions for heritage professionals, such as providing guidance on controlling museum storage environments.

Potential impact
1. Academic beneficiaries: The CDT will develop scientific and engineering excellence in the domain of cultural heritage scientific and engineering research and more fundamentally in the enabling domains of imaging and sensing, visualisation, modelling, computational analysis and digital technology. While the CDT focusses on the complex materials and environments of the arts, heritage and archaeology, it will be broadly influential due to the range of novel methods and approaches to be developed in collaboration with the Diamond Light Source and the National Physical Laboratory. The establishment of a student and alumni-managed 'Heritage Science Research Network', will enable CDT's cross-disciplinarity to bridge EPSRC subject boundaries impacting scholarly research in the arts and humanities and social sciences.
2. Heritage beneficiaries: The CDT will have a transformational effect on public heritage institutions by dovetailing 'Data creation', 'Data to knowledge' and 'Knowledge to enterprise' research strands. The resulting advances in understanding, interpretation, conservation, presentation, management, communication, visualisation of heritage, and improved visitor participation and engagement will lead to significantly improved public service and value creation in this sector. This will sustainably boost the cultural heritage tourism sector which requires significant heritage science capacity to maintain the UK's cultural assets, i.e. museum, library, archive and gallery collections and historic buildings. 15 globally leading heritage Partner institutions (both national and international) will contribute to dissemination through established and new heritage networks e.g. the EU Heritage Portal (http://www.heritageportal.eu/).
3. Industry, particularly three crucial sectors: (i) sensors and instrumentation, which underpin a wide range of industrial activity despite the small size (UK Sales £3Bn), and are a key enabling technology for successful economic growth: 70% of the revenues of FTSE 100 companies (sales of £120Bn) are in sectors that are highly dependent on instrumentation; (ii) creative industries, increasingly vital to the UK with 2M employees in creative jobs and the sector contributing £60Bn a year (7.3%) to the UK economy. Over the past decade, the creative sector has grown at twice the rate of the economy as a whole; (iii) heritage tourism sector contributing £7.4Bn p.a. to the UK economy and supporting 466,000 equivalent jobs. Without the CDT, this crucially important economy sector will experience an unsustainable loss of capacity. The impact will be achieved in collaboration with our Partners: Electronics, Sensors, Photonics KTN, TIGA and Qi3, a technology commercialisation, business development and knowledge transfer company.
4. Public: The intensive public engagement activities are built into CDT including dissemination and engagement events at heritage institutions, popular science conferences and fora, e.g. Cheltenham Science Festival, European Science Open Forum and British Science Festival, as well as events organised by the HEIs' Beacon projects (e.g. UCL Bright Club). Cross-cohort encouragement to engage in these events will realise the substantial potential for the CDT to popularise science and engineering. More widely, visitors and users of heritage will benefit from the development of new and more engaging presentation tools, and pervasive and mobile computing.
5. Policy: SEAHA will engage with policy makers, by contributing evidence to policies and research agendas (the PI is actively involved in the EU JPI Cultural Heritage and Global Change, in which she advised on the development of the EU Cultural Heritage Research Agenda endorsed on 22/03/2013) and develop policy briefings for governmental and parliamentary bodies. The CDT is also a strategically important development of the AHRC/EPSRC Science and Heritage Programme ensuring continued global UK leadership in the SEAHA domain.